Machine learning for environmental analytics

This PhD topic relates to developing machine and especially deep learning methodologies for integrating heterogeneous data, in both medical and environmental contexts. So far, this kind of data has been investigated in a simple way that does not have the potential of discovering relevant profiles and events within all data types, levels and scales. The work will also involve creating more interpretable deep learning models from which physicians, for example, can understand how ML systems make decisions and visualise correlations in the data to aid them in the process of making a diagnosis and offering personalised treatments.
Another potential study area would involve integrating multi-omics (containing, for example, metabolomics, transcriptomics and phenotype
data) in order reveal the mechanisms of complex drug exposures in the environment.

Starting directions include building up on my existing research on multimodal deep learning, which could be highly applicable in these scenarios, as it enables communication between feature extractors that was previously not possible. During previous research degree, the MPhil in Advanced Computer Science, deep learning architectures were developed that allow for cross-modal dataflow between the feature extractors, thereby extracting more interpretable features and obtaining a better representation than through unimodal learning, for the same amount of training data. Having achieved state-of-the-art results on two benchmark datasets, these models can usefully exploit correlations between audio and visual data, which have a different dimensionality and are therefore nontrivially exchangeable.

Another interesting direction for this kind of research would encompass integrating the deep learning models to be developed with a novel model checking approach. This could provide guarantees for the behaviour and statistical properties of the models, depending on what kind of data they are processing. Existing work in this field includes specification-based monitoring of cyber-physical systems (CPS), whose purpose can be monitoring and/or controlling various biological processes and medical devices. This research offered the possibility to study mechanisms such as blood cell specialisation and the delivery of insulin to patients with type-1 diabetes using artificial pancreas control systems. The latter also constitutes an application of a new SMT solver-based synthesis method for Proportional-Integral-Derivative (PID) controllers for stochastic hybrid systems.

Automated reasoning can also be used for modelling biological systems, in order to select models consistent with experimental observations and identifying suitable parameters. Cardiac disorders and cell models can be then approached from this perspective, as well as modelling personalised prostate cancer therapies.

Other recent findings from the neuroscience domain could benefit this research and potentially bring the models developed closer to realistic learning capabilities. For example, models constructed according to the discovery that the brain contains multi-dimensional geometrical structures operating in up to 11 dimensions, or exploiting the conclusion of a study on reconsolidation, a brain process that occurs when the learning task is slightly modified. Yet another potentially useful fact refers to the discovery of brains learning on a single-cell basis, rather than through exploiting an entire neural network.